An innovative platform to help SMEs measure their ESG & Impact to increase revenues by 10%.

ImpactAdvantage innovates by creating an automated platform that measures SMEs ESG and Impact.

ImpactSME uses proprietary algorithms and open data sources to accurately calculate the total economic value of an SME's ESGIpact. It uses AI and ML to make it easy to enter data and fill in any gaps in information required to correctly measure.

ImpactSME measures a fund or stratups programmes portfolio to aid with compliance with FCA SDR.